Network Design Optimisation

The project will investigate applications for network design, e.g. a town's fibre network. The goal of the project is to explore software solutions to find optimal solutions to a graph problem described in a human readable declarative constraint language. It has two parts.

Design a declarative language for representing constraints on a graph, and the costs of the graph.
Implement a heuristic search engine which combines heuristic search techniques with constraint satisfaction methods to limit the search space. It is expected that the students will work in close collaboration with other researchers, both in QMUL, the University of Leicester and BT University Research.